Neurofeedback treatment of spasticity in spinal cord injured patients

Brief description of the context of the research including potential impact:

Spasticity is a frequent secondary consequence of spinal cord injury. While it can be successfully treated by medications in people who are wheelchair users, for patients who can still walk these medications, which act as muscle relaxants, reduce walking ability. For these people nonpharmacological treatment are recommended. Interventions can be broadly divided into those targeting periphery (surface electrical stimulation, vibration, botulin injections, stretching) and those targeting central nervous system (transcranial magnetic stimulation, biofeedback based on modulation of muscle activity). Treatment that target the central nervous system might be more effective because they target the neurological cause of spasticity.
Here we propose to clinically test the efficacy of a non invasive treatment, called neurofeedback. It is based on voluntary modulation fb brain activity from the motor cortex and is inspired by incidental findings reported on 4 patients during neurofeedback treatment of central neuropathic pain. These findings were reported in publications (Hassan et al. BMC neurology 2015, AlTaleb et al. J NeuroEng rehab 2019 accepted ) and the mechanism of modulation of H reflex through the neurofeedback has been further explored on able bodied people by our group (Jarjees and Vuckovic J Psychophysiol 2016). The effect of 20 min treatment remained for the rest of the day. Neuro technology is a rapidly growing field of medical technology and consumer grade electroencephalography (EEG) devices for measuring brain activity in real time are available over the Internet on affordable prices. In the future that would allow people suffering from spasticity to have a home based treatment which they could use on demand.

Aims and objectives:
The aim of the project is to explore the mechanism of neurofeedback as a method of reducing spasticity and to obtain pilot data of long term (several weeks) neurofeedback treatment on clinical population

Specific objectives are
1. Design the optimal neurofeedback system (software) to modulate the H reflex based on EEG recording and neuromodulation
2. Eplore the mechanism of central regulation of H reflex in able-bodied people and in people with SCI
3. Test the effect of neurofeebdack protocol on spasticty in SCI patients in upper and lower extremities
4. Analse changes in gate parameters and in brain activity as measured by EEG, that are a consequence of prolonged (longer than one month) neurofeedback
5. Analyse range of movements of upper extremities

Novelty of the research methodology:

The methodology is based on non-invasive neuromodulation, i.e. neurofeedback. The only comparable research is biofeedback modulation of H reflex based on measurement of muscle activity (EMG) (Thompson et al. J Neurophysiol. 2019) that has complex experimental design and requires multiple sessions to reduce H reflex, which is considered a marker of spasticity.
We believe that our approach is comparable with the effect of the repetitive transcranial magnetic stimulation but it does not require an external stimuls.
The other novelty is that while doing neurofeedback, we record patient brain activity that can be used for further post hock analysis to understand the underlying neurological mechanism. Methods based on magnetic stimulation is typically incompatible with EEG recording due to excessive noise created by the stimulator.
Due to small number of patients we will organise a cross over studies so that each patient will be their control.
We will employ standard clinical measures of spasticity (pendulum test, Ashwort scale, 10m walking test) as well as neurological assessment such as Motor Evoke Potential and H reflex as well as bassline EEG recording and quantitative post hock analysis of EEG signal recorded during neurofeedback.
We aim to recruit 10 patients with subacute and 10 with chronic spina